Carbon Chain

Software company Provenance to collaborate with UK environmental data firm Carbon Analytics to design and build a beta for a future-facing system that defines, tracks and stores carbon emissions data at a material and product level, throughout businesses' supply chains. This system will enable the simple, low-cost quantification of environmental impacts for an individual product, serving the need of retailers and producers of consumer products to prove their environmental impact in line with regulations and standards while effectively communicating impact internally and to consumers and governments.